Thank Intelligence Project: Meeting Minutes Automation

"Thank Intelligence creates meeting minutes automation software. The objective is to automate the process of taking minutes so attendees can focus on important conversations, improving interactions and allowing artificial intelligence to perform high quality minute-taking.

**""Workers across the UK spend the equivalent of over 10 million man hours each day in meetings""** (Fagan, 2015).

The most effective meetings are face-to-face, enabling full engagement by attendees. Yet, many meetings are unproductive due to unclear objectives, information recorded inaccurately, actions left unobserved and the time spent typing up the minutes after each meeting.

• What if attendees did not have to take notes during meetings any more?

• What if multiple voices could be recorded in real time and transcribed into text,
producing best-practice minutes?

• What if organisations' time was freed up to focus on high value tasks, increasing
productivity and organisational efficiency instead of mundane minute-taking?

We aim to solve this pain point, starting with the law sector then expanding into defence, health, education, financial services and any sector which requires meetings to be minuted. We see tremendous potential in this pioneering technology which will transform many organisations within the next 3 years. We believe this will be a game changing application as nothing like this currently exists commercially in the UK.

We want to be pioneers and contribute significantly to the UK's economic productivity, creating cutting edge products, a high level of employment and contributing to the UK becoming the number one place in the world for AI innovations."